The University of Edinburgh and Supply Design Limited KTP 25_26 R1

To enhance renewable energy integration, to develop advanced control systems for power electronics using digital twin and multi-module power electronic technologies. To improve energy efficiency and support the transition to a more sustainable, net-zero energy system.